Development of temporary high-volume hand-wash facilities to suppress re-infection rates in a staged lockdown phase-out

Stringent hand hygiene prevents the spread of coronavirus and washing correctly with soap and water is proven more effective than hand sanitisers. Easy access to facilities at the point of need is essential to encourage frequent handwashing and removes the need to move around buildings unnecessarily to find clean running water. This is critical in the temporary field hospitals set up to treat Covid 19 patients, as well as workplaces of other essential workers. As the country emerges from lockdown, it will be vital that people continue to be diligent about cleanliness.

Sunamp's mobile handwash units will use RAL certified heat battery technology aimed at cutting carbon emissions to provide large amounts of hot water when and, crucially, where it is needed most, whether on temporary wards, in the workplace or out in the field.

The mobile handwash units will not require any plumbing or electrical expertise to become operational. On arrival on site, they can simply be plugged in for 2 -- 3 hours to charge the battery, then the unit can be moved into position where the stored energy will be released as heat providing instant hot water on demand. Multiple units will be smartly controlled to be charged by a standard wall plug. There will be no trailing wires. The water supply will either be held in a storage container concealed as part of the unit, or from a pipe attached to cold mains water where it is readily available. Wastewater will be collected in a container to be safely disposed of.

Sunamp's mobile hand washing units will be developed to:

* Provide instant hot water for improved comfort and efficacy for hand sanitisation, or for cleaning implements and utensils at the point where it is needed
* Be fully mobile - suitable for use with and without either a plumbed-in water supply or nearby energy supply
* Be easy to use by dispensing with the need for plumbing or electrical expertise
* Minimise the risk of legionella disease -- water is stored at cold temperature and is heated instantly and only as required
* Meet demand -- the units will supply enough clean hot water to allow one person per minute per basin to thoroughly wash their hands in hot water without the need for connection to an energy supply
* Require minimum maintenance - heat batteries have a proven lifecycle of over 40,000 cycles, more than 50 years of normal use